The epidemiology of farm animal diseases

Technical abstract
This project will focus on the epidemiology of farm animal diseases, and in particular the development of models for the transmission of bluetongue virus; the development of models for the transmission of FMDV, including the impact of vaccination; the provision of statistical support on the use of diagnostic tests as part of post-outbreak surveillance for FMDV; and the epidemiology of TSEs, including work on flock-level risk factors for scrapie, including PrP genotype, and the spread of scrapie in Cyprus.